Quantum Zealous Fully Probabilistic Framework for Anticipating and Controlling Quantum Systems, (QuaCoq)

QuaCoq will explore new ways of using external signals to actively influence and manipulate the evolving state of quantum systems at the level of atoms, molecules and particles. By accurately controlling the interactions between the quantum components of the system, experimentalists will be able to evolve the system towards some desired outcome and create new quantum states that can be used for tests of fundamental physics and quantum technological applications. However, the increased complexity, imperfections and detrimental effects of the surroundings of many-body quantum systems are hindering advances of the current state of the art quantum control. Accordingly, QuaCoq will aim at developing a probabilistic feedback control framework that acknowledges the probabilistic and uncertain nature of atomic-scale physical systems resulting in accurate manipulation of their dynamics. The proposed framework will develop explorative randomised control strategies that address additional challenges of an open quantum system including multiple context operations, and lags between the time at which a control signal is received and the associated system state is modified. It will develop the theory and methods of controlling many body quantum systems and provide new insights that could lead to significant evolution in new quantum technologies that will promote transformational advances in secure communications, information technology and high precision sensors.